University of Derby and FTT (UK) Limited

To select and optimise emerging advanced manufacturing techniques and develop novel applications of existing manufacturing techniques to offer manufacture and assembly of complex geometric shapes.